Photonic assay to inform treatment of urinary tract infection

The project will investigate routes towards a simple diagnostic test that can accurately quantify bacterial load, predict antimicrobial resistance and identify the correct antibiotic for an individual's infection using Guided Mode Resonance in photonic crystals. Antimicrobial resistance (AMR) has been identified by the UK government as a major societal threat. A key factor driving AMR is the inappropriate use of antibiotics, both due to overprescription and incorrect choice of antimicrobial therapy. In response to this threat, the aim is to develop evidence-based diagnostic technology to inform appropriate prescription of antibiotics. This will involve developing the photonic crystals for use in analyzing and detecting bacteria as well as working on physically trapping the bacteria on the device. It will also involve working with Chemists to work on the binding and use of antibiotics, Microbiologists to help understand the best way to bind and observe bacteria as well as Doctors and Health Scientists to create a functional tool for use as a point of care device.